SeeMe Care Personal Archives

SeeMe Care is a Personal Archive Platform for self-driven, decentralised healthcare. Led by NI based SeeMe Ltd. A user friendly app helps to reduce anxiety, depression and social exclusion amongst care home residents. SeeMe Care can support Reminiscence Therapy. It can also be used on domiciliary care setting. The platform allows for greater communication and engagement in the community and with wider family and friends.